Coventry University And Harwin plc

To research the application of acoustic cavitation to enable and develop sustainable, high speed micro-electroplating processes for the manufacture of the next generation of micro-connectors.